Precision studies of neutrino oscillation physics at the DUNE experiment

The Deep Underground Neutrino Experiment (DUNE) is a next-generation Particle Physics experiment for neutrino science and nucleon decay searches. Hosted by the Fermi Laboratory, DUNE will consist of two detector facilities placed 1300km apart in the world's most powerful accelerator neutrino beam. Once operational at the end of the decade, the near detector complex at Fermilab will measure the spectrum and composition of the beam close to its source, and the multi-kiloton far detector array at the Sanford Underground Research Facility will study a range of neutrino oscillation phenomena. The large fiducial mass and deep underground location of its far detector will enable DUNE to perform precision studies of atmospheric neutrino oscillations, complementary to the accelerator beam. The superb imaging capabilities its Liquid Argon Time Projection Chambers will enable DUNE to image neutrino interactions with exquisite spatial and calorimetric precision. The goal of this PhD project is to develop key components of the advanced pattern recognition software that DUNE requires to reconstruct complex event topologies from multi-GeV neutrino interactions on Argon. The reconstruction performance will be benchmarked using real test-beam data from the protoDUNE detectors at CERN. A long-baseline physics analysis will be developed using full-reconstructed computer-simulated data from the far detector; this will be used to study and optimise DUNE's sensitivity to new oscillation phenomena.